Driving UK HPC enabled science and innovation through US collaborations

The network aims to increase the competitiveness of UK high performance computing (HPC) enabled science and innovation by improve the UK's community's engagement with US HPC community. Objectives include establishing links with the coordinators of key HPC focused US networks and programs, including: XSEDE (Extreme Science and Engineering Discovery Environment); INCITE (Innovative and Novel Computational Impact on Theory and Experiment); and CASC (Coalition for Academic Scientific Computation). The network will identify opportunities for international collaboration in form of: collaborative research projects, particularly those with Open Source and Open Innovation components; access to leading supercomputing resources; and training programs. This can be done efficiently through SC'13 (Supercomputing Conference 2013) which is the top HPC event of the year; and will be attended by all the key institutes and industries involved in HPC. The network will also offer a significant number of travel awards to SC'13 with an emphasis on supporting early career researchers. Subsequently, the network will focus on raising awareness among the UK HPC community of the opportunities available for collaboration with the US. This will be done continuously through the use of social media. In addition, a UK workshop will be organised in the UK to bring together UK academia, industry and invited speakers from the US to disseminate lessons learned and develop opportunities.

Potential impact
The central theme of this network proposal is generating scientific and economic impact from UK HPC enabled science and innovation through US collaborations. This is articulated both in the network's objectives and the proposed actions.

Metrics by which the success of this network can be quantified include:
1) Diversity and degree of industrial engagement at UK workshop.
2) Number of new academic (including national laboratory) collaborations.
3) Number of new industrial sponsorship's, collaborations or partnerships.
4) Increase in UK applications to US XSEDE/INCITE programs.
4) Increase in UK research proposal with US partners or vise versa.